Development project to achieve CE marking on Ingenion's flagship innovative catheter product, which uses a magnetic valve that enables a patient to easily use the same catheter for up to 28 days

There is a need for a longer-use, safer catheter for the millions of patients suffering from bladder control challenges across the world. Living with a catheter is unpleasant, often embarrassing and is associated with a number of complications, the most severe of which is the risk of Catheter-associated urinary tract infections (CAUTI). CAUTIs are the most common form of hospital-acquired infection with 75% of UTIs associated with catheter treatment. (US CDC website re CAUTIs, last updated Oct 2015) CAUTIs account for 13% of the combined mortality for all hospital-acquired infections and contributes to antibiotic resistance (Becker's Hospital Review, May 2015).

Ingenion specialises in innovative medical device development and is led by Edward Cappabianca, Zia Mursaleen and Alistair Taylor. The Company has developed a solution to address the limitations of existing catheters responsible for these shortcomings -- a catheter with a magnetic valve which can be used safely for up to 28 days. Ingenion is seeking funding to CE mark its innovation in order to attract further investment and sell the product to the medical market and ultimately make patients' lives easier, safer and more dignified. This project has a projected year-five post-project revenue of £24M.